Silicon Carbide Technologies for Aerospace Applications (SiCTAA)

Develop a supply chain for novel Silicon Carbide Junction Gate Field-Effect Transistor devices for use in lightning strike protection and power electronics applications in aerospace; providing higher temperature capable and more radiation tolerant electronics to facilitate the More Electric Engine.